Deconstructing the polysaccharide matrix of the Magnaporthe oryzae wall: Deciphering the role of Gel remodelling enzymes

Potential impact
The Royal Society report "Reaping the Benefits: Science and Sustainable Intensification of Global Agriculture" (2009) highlights the huge challenge of ensuring global food security over the next five decades. Crop yields must rise, but chemical inputs must fall. Novel approaches to improve productivity by protecting our crops from disease merit much attention. Our proposal aims to control disease by interfering with the polysaccharides architecture of the fungal cell wall and to invoke use of an environmentally-benign chemistry which may compromise the wall and which may also impact on plant immunity. The impact of our proposed work is therefore very significant on the world's stage with regard to Food Security but it will impact beyond plant disease, being relevant to human mycoses and emerging fungal diseases of note (eg Geomyces sp devastating bat populations and Batrachochytrium dendrobatidis decimating frogs/ toads).

This programme of research will draw together the disciplines of plant pathology, transcriptomics, wall biochemistry, antifungal action, and plant immunity under the broad umbrella of "systems biology" of the fungal wall. Despite the attractiveness of the unique fungal wall (across the Kingdoms) we know very little about the role of polysaccharide assembly.
We will attempt to redress this - our work will impact upon
i) Knowledge - giving a greater understanding of the earliest moments of fungal germination
ii) UK science - enhancing the profile of the Investigators on the national and international stage and launching the PDRA onto these stages
iii) Interdisciplinary science - endowing both Investigators and PDRA with new awareness and widened interdisciplinary skills
iv) Fostering broadened industrial links with PuriCore* in the common quest for new antifungal drug discovery in AgChem and pharmaceutical companies
v) Fuelling greater research effort across the continents.
vi) Training PDRA and PhD student in cross-disciplinary research
vii) Promoting public awareness of science and raising awareness of importance of pathogenic fungi to the plight of the hungry.

* This BBSRC IPA programme is partly funded by PuriCore. They will therefore be the most immediate industrial beneficiaries. A pre-proposal was approved by PuriCore Board of Management in early 2011 and this application authorised. The company will provide the cell wall perturbant chemistries. A Materials Transfer Agreement has been signed and the Research Contract Agreement will be in place co-incident with the start of this project. There will be regular meetings, agreed milestones and effective communication. PuriCore Executive Chairman, Chris Wightman, and Senior Scientific Director, Mark Sampson, flew in from US to join Martyn Rogers (PuriCore, UK) and SG at Oxford for discussions and preparation of the application in Feb 2011.